Jam.Academy

Jam.academy is a remote training tool, marketplace and portfolio building solution for games and immersive (Augmented Reality/Virtual Reality). It's a platform that connects users with complementary skill sets into cohorts of remote game makers, providing them with varying briefs to complete in set amounts of time.

The platform provides direct guidance from industry professionals, learning pathway advice for multiple industry fields (concept art, programmer, etc) and promotes industry working frameworks, including sprints and daily stand-ups. It is a tool to build up skills, rapidly make lots of portfolio ready content, build networks and improve mindsets and behaviours that are essential for the workplace.